University of Ulster and Cirdan Imaging Limited

To develop a cloud based Platform as a Service (SC Cloud) to enable organisations to link their old world IT to the new world, by connecting disparate data sources together and making them available to modern web software and applications